An Advantage for Law Firms

"Clear gap in the market: develop a practice management software that can be easily tailored by the client. What is currently on the market does not offer much functionality, as providers have gone with ‘set’ systems.
The system we have identified to form the base does not currently meet the needs of the sector but provides a strong foundation. We are a firm operating in our target market, working with an IT expert to tailor this system to meet the needs of the sector without losing the ‘bespoke’ aspect, we can develop a unique proposition in the marketplace with features
including:
• Easily modifiable workflows
• Data protection features & secure document exchange
• Client management
• Accounting capabilities and prevention of fraud & money laundering
• Regulatory compliance runs throughout the system
The IT experts understand how the system works and we understand the market. Combined we make an enviable team & have the knowledge to make this software package a great success."